Surface Charge Manipulation on Diamond and its Applications in Water Filtration

Initial work will focus on the manipulation of diamond nanoparticle surface chemistry, in order to drive guided self-assembly on defined surfaces. This technique will allow control over the positioning of nanodiamond particles with nanoscale resolution.

Following this, Chemical Vapour Deposition (CVD) will be used to grow diamond on these nanoparticles, with the addition of Silicon or Nitrogen precursors, in order to create single photon sources.

Finally, the design and construction of a novel CVD system is proposed, for the incorporation of new materials into diamond. Elements including Ni, Cr, W, Al will be introduced into diamond, and investigations into the defects they create will be carried out, as possible new single photon sources.